Metal-based nanocomposites hyper-activity in heterogeneous non-catalytic and catalytic reactions

This 42-month project aims to explore novel methodologies for the synthesis of high-purity, size-controlled supported metal nanoparticles, with a focus on their roles in heterogeneous non-catalytic and catalytic reactions pertinent to environmental applications. Leveraging advanced material synthesis, characterization techniques, and a combination of catalytic and non-catalytic testing methodologies within a rigorous theoretical framework, the study seeks to elucidate the phenomena of hyperactivity and hyperstoichiometry at the nanoscale. These phenomena represent critical avenues of research due to their implications for size-dependent reactivity, which is of paramount importance across a myriad of applications. Specifically, the investigation of hyperstoichiometry will determine its applicability to various chemical systems and explore its potential breadth of applications. The doctoral candidate will conduct this research independently, albeit under the close supervision of a team well-versed in the subject matter, ensuring a blend of autonomy and guided expertise. Additionally, the project will provide the candidate with opportunities for mentorship and professional development. This initiative is poised to contribute significantly to the advancement of nanotechnology and catalysis, addressing environmental challenges through innovative approaches.